Understanding regulation of lipid synthesis and signalling in the skin barrier

The applicants plan to take advantage of a unique next-gneration sequencing (RNASeq) data set developed collaboratively with Stiefel/GSK from transient knockdown of transglutaminase 1 (TGM1), ichthyin (NIPAL4) and ALOX12B (Arachidonate 12-lipooxygenase) in differentiated epidermal keratinocytes. These genes are important in maintaining a stable skin barrier. Mutations in these genes cause a severe scaly skin disease called ichthyosis. Stable knockdown 3D models will be developed using a human keratinocyte cell line. Functional studies will be performed to validate the 3D model. The RNASeq data set will be mined looking for novel common and differentiating pathways between the 3 datasets. These will then be validated at the protein level in the 3D models. Lipid profiling and lipidomics will be performed using electrospray ionization tandem mass spectrometry (ESI-MS/MS) and modern bioinformatic software at GSK. Techniques acquired will include cell culture, 3D cultures of skin models, shRNA knock-down using lentivirus, Q-PCR, Western blotting, immunostaining, confocal microscopy, RNAseq and proteomic analysis. The student will also have an opportunity to spend time with the industrial partner.